A Back Pain Clinic in the Metaverse: Prevention Is The Cure

A back pain clinic in the metaverse provides an innovative, exciting and profitable new route to market for Back to Health as well as an accessible, affordable and significantly improved clinical resource to prevent and treat back pain. Low back pain (LBP) is the leading cause of long-term disability in the UK representing 7% of GP consultations, 4.1 million workdays lost and costing the NHS over £2billion per year (BMJ 2017). In an aging, sedentary (47% now work from home), increasingly overweight society, back pain incidence increased by 54% in the previous 25 years (LANCET 2018). Covid-19 has amplified this trend whilst simultaneously reducing access to treatment. Waiting lists for pre-planned NHS treatment is over 6 million (NHS England). Increasingly back pain is seen as a lifestyle disease that requires comprehensive biopsychosocial approach. 30% of LBP sufferers have had no contact with a professional in 12 months.

For those receiving treatment, most skip to second (drugs, injection) and third line interventions (surgery), missing first line interventions (education and exercise). After years of developing digital assets such as VR, AR experiences, exercise classes and psychological interventions, our virtual back pain clinic will raise our profile and broaden our reach throughout the UK.

Our mission is to prevent LBP by creating greater community awareness and improve clinical outcomes promoting guideline concordant care. If just 1% of LBP sufferers self-manage rather than visit their GP, they will receive a better outcome and could save the NHS £20million per year.

Our solution is a 5,000 square feet back pain clinic in the metaverse which will comprise of:

Walk in Reception 4,000 square feet LBP Prevention (Freemium) comprising:

1.Biological Area: VR posture experience and virtual back care exercise classes.

2\. Psychological Area: Users assess their pain psychology and interact with educational VR programmes suitable to their needs.

3.Lifestyle Area: VR education and interventions (sleep, diet, exercise, self-care)

4.Social Area: Meet healthcare professionals, free seminars (psychologists, chiropractors, osteopaths, physiotherapists)

For those needing LBP treatment:

1st Line interventions (Paid-for): In app purchase

Clients will have the opportunity to download an app and purchase personalised physical and psychological exercise at £10/month for self-directed care.

2nd line interventions (Paid-for): Two virtual private consultation rooms £75/hour (500 square feet each).

Clients will have the opportunity to purchase one on one consultations with a variety of practitioners including chiropractic, osteopathy and physiotherapy at £75 per hour